Exertrain Acoustic Test 1

"Exertrain is a leading innovative solution providing brand.

Through our professional experience and engineering capabilities we are able to bring a new and innovative approach to facility design and build, product design, product manufacture, product implementation and facility service provisions.

Using the very best engineering knowledge, materials, design, systems, procedures and management we are able to provide the highest in product quality, functionality, cost efficiency and future protection. Through every aspect of our work, products and services we are quality driven to bring our clients and customers the very highest standard products and solutions.

Exertrain delivers serious design and engineering for serious long lasting results. "